Prototype All Black Store

The project is to execute a feasibility study of a security concept, namely the All Black Store (ABS). The feasibility study will be achieved by building and testing a prototype data store using the ABS concept. So that in all points of the application server and client system, the data and the whole system is protected by cryptography. This prototype will then be tested and a report written. The objective of the project is to protect everyone’s private data, yet enable a more functional internet for everyone. i.e. provide an easy to use technology that can better protect everyone’s data, government, company, customer or individual from the consequences of cyber attacks.